Love and Gold: A Comparative History of the Tomato in Britain and Italy, 1500-1900

My project examines the history of the tomato in early modern Britain and Italy (known respectively as
love-apples and pomi d'ori/golden-apples), in order to advance our understanding of the introduction and
dissemination of New World foods in Europe. Following from previous scholarship, this project seeks to
understand the processes through which foods did or did not become naturalised into European diets.
While the uptake of tomatoes in British diets came quite late, this project seeks to show that this delay
sheds as much light on these processes as their rapid acceptance elsewhere. Comparing the similarities
and differences between their history in Britain and Italy - where tomatoes were adopted earlier - will
allow me to explore which elements most influenced this reception, thereby shedding light on the
broader dissemination of new commodities. This allows us to explore the beliefs and concerns related to
food more generally, and how individuals understood their bodies and diets in relation to the world
around them. I will draw on printed and manuscript material, including herbals and recipe collections,
travel writing and letters, and financial records and accounts.